Shedload Innovation voucher application

Shedload Ltd have designed an innovative product which will promote self sufficiency, water harvesting, green roofs and aid future demand and energy supply in a flexible resilient energy system whilst actively alleviating issues associated with localized flooding due to high levels of surface water run-off being reduced.We need help with the design so that we can produce a prototype that meets all of our design objectives, but is going to be designed with an understanding of some of the limitations involved with existing manufacturing processes, such as vacuum or injection moulding.